Antiferromagnetic and Altermagnetic spintronics

This project will involve the development of altermagnetic and antiferromagnetic materials and their characterisation. It will continue with the development of spintronic proof-of-principle devices.